A novel Deep Learning method for estimating Cortical Thickness trajectories in Alzheimer's patients and healthy population

A novel Deep Learning method for estimating Cortical Thickness trajectories in Alzheimer's patients and healthy population